Novel antibiotics that target essential membrane transporters in pathogenic bacteria

With the growing concerns over the use of antibiotics and the urgent need for novel therapeutics, this project aims to design and synthesise new inhibitors targeting bacterial membrane proteins.

ATP-binding cassette transporters (ABC) are ubiquitous membrane proteins involved in cell viability and drug resistance. MsbA is an ABC transporter native to pathogenic bacteria including E. coli, Salmonella spp., P. aeruginosa, V. cholerae and K. pneumoniae where it has a primary role in the transport of Lipid A in the first stage of lipopolysaccharide biosynthesis of the outer membrane of these pathogens. The synthesis of the outer membrane is vital for the viability of these bacteria and makes this class of bacteria particularly challenging to target with therapeutics. MsbA has been extensively studied biochemically and structurally. It is an essential lipid transporter in many Gram-negative pathogens and is also well recognised as a model ABC multidrug transporter in drug resistance studies. This project will apply a rational design approach to manufacture synthetic peptide inhibitors. Peptides are a newly emerging class of therapeutics that have not yet been developed for bacterial ABC transporters. The design of peptides using the primary sequence of transmembrane domain alpha-helices has the potential to allow for insertion of peptide across the phospholipid bilayer and specific disruption of both the lipid and drug transport activities of MsbA.

Despite having promising medicinal applications, peptide therapeutics are limited by poor stability, membrane permeability and oral bioavailability. The benefits, such as high efficacy, selectivity, low toxicity, and low production costs compared to other biotherapeutics, have encouraged investigations into new methods to overcome the intrinsic limitations of peptides. Peptide stapling is a technique that can constrain peptide sequences into their biologically-active conformations through a chemical brace. This project will aim to develop and identify peptide staples that utilise natural amino acid chemistry and can be further modified for specific cell tagging or tagging to specific uptake pathways to improve peptide accumulation in Gram-negative bacteria. ABC transporters play a large role in multidrug resistance as well as being essential for cell viability. Drugs are often effluxed by native, fast-acting export systems with broad substrate specificity, which therefore significantly contribute to bacterial multidrug resistance. Through identification and characterisation of these peptide inhibitors this project aims to better understand the transport of cytotoxic molecules out of bacteria in the hope of designing a systematic protocol for development of new antibiotics and modulators against multidrug resistant pathogens.